JOI

The FACE IT Make-up brush cleaner is an automated device which allows the user to clean multiple brushes in one go. It will utilise a motorised compartment, spinning brush, and water input to lessen the hassle involved in maintaining hygiene on make up equipment.